Mid Infrared Free Space Telecommunications MIST2

In MIST2 (Mid-Infrared Free-Space Telecommunications), Fraunhofer Centre for Applied Photonics will work with AVoptics, Covesion, BAE Systems and Bay Photonics to develop a mid-infrared (mid-IR) frequency-conversion module to convert telecoms wavelengths (C-band around 1550 nm) to and from the mid-infrared. Light in the mid-IR spectral region, with its longer wavelength, suffers significantly less scattering losses in foggy and dusty atmospheres - an issue which plagues free-space optical communication systems at shorter wavelengths.

By converting conventional optical communication wavelengths to and from the mid-IR, the MIST2 module will harness the transmission benefits of the longer wavelength, while using standard telecommunication components, which are readily available at a high level of maturity and which are critical to achieving a high-performance link. MIST2 will demonstrate the advantages of the frequency-conversion system by directly comparing it to a standard C-band telecommunication system in fog conditions.